A realist evaluation of Path for All's Workplace Step Count Challenge

The overall aim of this PhD is to work with the Paths for All Partnership to undertake a realist evaluation of the Step Count Challenge (SCC) in order to understand for whom, under what conditions, how and why the programme is effective in changing physical activity behaviour.

In line with realist evaluation, the proposed project will address 3 objectives. Firstly, in order to develop a programme theory (Context-Mechanisms-Outcome) of how the SCC may lead to increased physical activity, there will be a realist review of existing literature on work-based interventions similar to SCC, and interviews with key stakeholders. Secondly, in order to test the programme theory there will be a longitudinal qualitative study with SCC participants to gain a nuanced understanding of their experience. Thirdly, the programme theory will be revised based on the findings of the longitudinal study and stakeholder input. It is anticipated that the project will result in at least 3 high quality academic outputs, and the project team will work with Paths for All to produce useful outputs that have clear pathways to impact on both policy and practice."